Ragna's Islands: Creating a New Saga Narrative for Orkney

This fellowship will deliver a new scholarly translation of the Saga of the Earls of Orkney, reimagined for the 21st century and providing new readings of the saga narrative. The saga is the earliest and most reliable textual source for northern Scotland in the Viking Age and Norse period. Its narrative will be of interest to workers in the heritage and tourism industries, local residents, and the interested general public, as well as academics in several fields. Members of the project team will engage with these groups to transform interdisciplinary research, shape archaeological and place-names research agendas in northern Scotland, and involve and inspire island communities. The public engagement will focus in particular on three small islands in the Northern Isles archipelago (Fair Isle, North Ronaldsay, and Papa Westray, locally known as Papay). According to the saga, a formidable woman called Ragna owned both North Ronaldsay and Papay in the twelfth century, and she has given her name to the project.

The academic work on the project will ensure that the notes, introduction and other explanatory apparatus to the translation will be fully up-to-date according to the latest archaeological, historical and linguistic research. This will be done through archival work, fieldwork in Orkney and Fair Isle, and knowledge exchange with appropriate experts, thus furthering the academic development of the project team. The new translation will transform archaeological research in the islands by providing a sound base for exploring new sites and suggesting new projects. A full database of place-names will stimulate further research into what these names tell us about settlement and cultural history of the Norse and Viking periods in northern Scotland. Together with the new translation, this work will feed into various forms of public engagement, filling significant gaps in local knowledge about island histories by creating new resources for interpreting this history together with island residents as well as experts. A poet will be engaged to stimulate saga- and island-based creativity, and new resources will be developed for primary school children in their studies of the Viking Age in their home region.